Mayku

"Mayku create desktop factories. Their first product is the FormBox - A compact, affordable and easy to use vacuum former for makers, educators and small businesses.
It is the first machine in a whole suite of desktop tools, creating the first ever desktop production line. "